Rapid point of care test for Group B streptococcus in late pregnancy and onset of labour

GBS is a common bacterium found in the vagina of about 2 in 10 women in the UK. Being a carrier is not harmful to you, however, many babies come into contact with GBS during labour. The vast majority of babies will suffer no ill effects. However, if GBS is passed from mother to baby at time of the birth, there is a small chance the baby will develop an infection and become seriously ill. There is no screening program available for GBS in the UK and the NHS currently uses a risk factor approach, which means that some women receive antibiotics when they don’t need them. This is because although GBS can be detected by a swab taken in late pregnancy the current testing method used by the NHS is not very reliable when a negative result is found and can take 4 days to get a result. A more accurate result can be obtained by another method, but this is only available privately as it is too expensive. This study will use a new machine called a GC-IMS. Previous work has shown it to be very accurate when testing for GBS and can report the result in less than 10 minutes. If this device were then used in the NHS it could detect GBS as soon as women go into labour and doctors will be able to give antibiotics if necessary, therefor reducing risk to new born babies.